Ultrafast Kelvin Probe (UKP)

Our ultrafast Kelvin Probe (uKP) system will allow for the study of photoinduced dynamical processes in atoms, molecules, nanostructures, and solids. The capability to combine very high time resolution, down to the nanosecond regime, with broad spectral coverage will be unique in the market. The ultrafast Kelvin Probe will combine high temporal and spectral resolution and provide time-dependent structural information on photochemical processes. This information will be instrumental in the design of future photovoltaic and light-emitting devices. This project builds on promising proof-of-principle trials, we aim to produce an operational nanosecond system with well-characterized results on exciting new materials.